Exploration of the efficacy of asset-based approaches in mental health recovery

Asset-based initiatives are currently promoted through legislative frameworks, commissioning agendas and service provision as a solution to unmet social needs affecting the well-being of individuals and communities. However, there is a lack of evidence to support this approach in relation to people living with long-term health conditions (Blickem et al, 2018).

Whilst a large body of research exists to suggest the effectiveness of biopsychosocial inventions, particularly at a primary care level. Acute and chronic mental disorder experienced over the long-term is associated with poor well-being and limited recovery outcomes (Barnet et al, 2012). This research is relevant to current Social Work practice, particularly in the context of mental health service provision nationally, but also potentially other individuals living with long-term health needs. The findings of this research could be used to inform professional practice, local commissioning priorities, national policy and the evaluation of care provision. I anticipate that it would also contribute to a body of knowledge which would be relevant to an international community of academics and practitioners in the field of social work.

Friedli (2013) was critical of asset-based approaches being driven by the need to address 'unaffordable demand' through the promotion of DIY responses. Similarly, health and material inequalities affect the assets and strengths of a community (Mackenbach, 2012), which not only impacts the ability of a community to deliver meaningful outcomes, but also places strain upon limited informal support networks which can negatively affect well-being (Birchwood et al, 2016) and even lead to increased risk of harm (Stansfield and Bell, 2019).

Manchester Health and Care Commissioning is now established as an integrated, single budget commissioning service for health, adult social care and public health across the city of Manchester. The project will aim to explore the success of asset-based approaches in mental health recovery within the region following its recent implementation.

The proposed study will make a qualitative contribution to this area of knowledge. Principles of Thematic Analysis and Grounded Theory will be used to guide the analysis of data which would be obtained through semi-structured interviews and focus groups. Following the identification of themes and patterns, it is anticipated that further theoretical and epistemological development will occur and influence the direction of the study. To achieve academic vigour, a mixed methods approach will likely be adopted. Given that this study aims to explore the experiences of well-being and recovery, it is crucial that the inquiry and data analysis give voice to the community of participants. The study would also lend itself to the analysis of multiple perspectives and community mapping methods would be feasible and very appropriate.